Development and validation of spiking architectures for enhanced event-based computing

The recent advances in spiking neural networks (SNNs), standing as the next generation of artificial neural networks have demonstrated clear computational benefits over traditional frame/image-based neural networks. In contrast to more traditional artificial neural networks (ANNs), SNNs propagate spikes, i.e., sparse binary signals, in an asynchronous fashion. Using more sophisticated neuron models, such brain-inspired architectures can in principle offer more efficient and compact processing pipelines, leading to faster decision making using low computational and power resources, thanks to the sparse nature of the spikes.
This project proposes to investigate a recent family of SNNs referred to as probabilistic SNNs (PSNNs) which rely on statistical formulations of the neuron models and offer new ways to design SNN architectures, as well as train them.